How do diatoms evolve in changing coastal habitats?

This project uses ecophysiology and evolution experiments to understand how marine microbes respond to concurrent warming, acidification, and changes associated with renewable energy infrastructure (electromagnetic fields).